AI Voice Survey & sentiment analysis platform

In today's marketing landscape, truly understanding customers is a major challenge for businesses. They invest heavily in advertising but often miss the mark in engaging their target audiences effectively. Recognising this gap, our project introduces an innovative solution: an AI-driven voice survey and analytics platform focused on capturing and analysing customer voices in real-time.

This platform is designed to do more than just gather data. It delves into the nuances of customer sentiment that traditional research methods frequently overlook. By prioritising voice data, we offer businesses a clearer, direct path to understanding their audience's needs and preferences.

Our solution empowers businesses to refine their marketing strategies with precision, ensuring their messages resonate more effectively with their intended audience. The result? More impactful advertising efforts that lead to better customer engagement.

Behind this project is a team with deep expertise in AI, market research, and software development. We're committed to providing a tool that not only simplifies the process of gathering customer insights but also makes it more accessible to companies of all sizes.

This initiative represents a significant step forward in how businesses approach market research, offering smarter, more efficient ways to connect with customers and tailor their strategies accordingly.